Understanding the origins of pelagic zooplankton.

Pelagic zooplankton are invertebrates which inhabit the water column, and they are found in most animal phyla. They are critical in the ocean ecosystem, driving the biological pump and acting as links in ecologically and industrially important food chains. However, causally linking radiations of zooplankton to broader environmental and ecological events in deep time is difficult. Many groups have poor fossil records, the timing of zooplankton radiations are poorly resolved, and studies which have examined broad patterns of zooplankton appearance have typically lacked a phylogenetic framework. Hypotheses concerning the drivers of zooplankton evolution have also rarely been tested quantitatively. The main aim of this project is to understand when and why animal groups have entered the pelagic realm. Combining molecular and morphological data will generate a detailed understanding of the intrinsic drivers of the radiation of the planktonic ostracods, a group of arthropods with a good fossil record but whose evolutionary history is unresolved. This will also inform an updated molecular clock analysis to understand how invasions of the plankton throughout the animal kingdom are distributed through time, allowing a quantitative interrogation of the drivers and timing of these radiations and the quality of the plankton fossil record.